Fish food innovation: Substituting sustainable plant?sourced proteins for fishmeal - 'FFINN'

This project involves applying fermentation technology to increase the bioavailabilty of plant proteins to improve the sustainability and efficiency of fish feeds. Collaborators include Anglesey Aquaculture Ltd, Trouw (UK) Ltd, University of Liverpool, The University of the Highlands & Islands and Eminate Ltd.